The University of Huddersfield and Mac's Truck Sales Limited KTP 25_26 R1

To improve productivity by integrating advanced Finite Element Analysis methodologies into the design and manufacturing processes.